Evaluating the viability of using AI to automate programme scheduling for live streaming services.

Happy AI, an AI specialist company, is working with Discover.film, a video content platform, to evaluate the feasibility of using AI for programming of live TV streaming. The feasibility study is evaluating whether the combination of collaborative filtering, content filtering, expert scoring and other AI techniques can increase productivity by reducing time spent scheduling video content.